Evaluating the role of pre-morbid educational attainment, socioeconomic status, and genetics on cognitive outcome variability in patients with ....

Evaluating the role of pre-morbid educational attainment, socioeconomic status, and genetics on cognitive outcome variability in patients with low grade brain tumours.

Variability in health care outcomes is a significant challenge to modern society. Brain tumours can have profound effects on a patient's cognition- including their memory, attention, decision-making abilities and knowledge- and thus quality of life.Indeed, a wide range of cognitive outcomes are observed in patients with brain tumours.